Administrative Data Research Centre - Scotland

Administrative data (that is, information collected primarily for administrative purposes) has long contributed to central government and other statistics. However in the last 15-20 years, technological advancement has seen something of a revolution with the formation of very large administrative databases held by central and local government, and by specialist agencies across the UK. The existence of such databases raises the possibility that administrative data could become, in an annoymised form, a core resource for social science academic research. Many northern European countries (notably Denmark, Finland, Norway and Sweden) are further ahead in this regard, as they have placed much greater emphasis on developing national 'register data' from the 1980s onwards, to replace national censuses and major surveys. For example, Statistics Denmark now bases most of its national statistics on 'register data' which can be linked both longitudinally and between registers of different types (e.g. health, education, income). Datasets with very similar potential now exist in the UK. They represent a rich potential research resource for the UK social science research community. However, on the whole, the academic social science community in the UK has had difficulty gaining access to these potential powerful datasets for a variety of reasons. In 2011 the Administrative Data Taskforce was formed with the 'aim of improving access to and linkage between government administrative data for research and policy purposes'. One of its recommendations was the formation of Administrative Data Research Centres (ADRC) in each of the countries of the UK.

A Scottish ADRC will aim to make de-identified data available for research that will produce internationally important findings and guide the development, implementation and evaluation of policy. It will particularly focus on building trust between data providers, researchers and the public and will adopt the highest international standards of governance, professional practise and public engagement.

The ADRC will have a core service that will:
- provide state-of-the-art facilities for research access to de-identified administrative data by
accredited researchers
- provide data management and statistical analysis support functions for external researchers
accessing the data
- engage in training, capacity building, and public engagement

and a set of developmental work packages that will:
- conduct original research using linked administrative data and important analytical and methodological
approaches that support the creation of research useful datasets
- Explore important aspects of the legal environment and public acceptability of the new linkages that
the ADRC's will naturally be engaged with

it will do this through
- A support unit providing researchers with a single, initial point of contact for the Scottish ADRC
- A central team of data scientists - researching administrative datasets and supporting researchers
through the support unit
- A wide circle of collaborating academics - covering the spectrum of administrative data holding sectors
driving forward the data scientists (central team) and bespoke research projects
- A wider circle of academics/ researchers supported, trained and engaged by the ADRC

Potential impact
Who will benefit from the work of the centre?
The work and research carried out and facilitated by the centre will have an impact on charities, universities, government departments and independent public bodies. The aim will be to facilitate research that increases the effectiveness of public services and policy; ultimately enhancing quality of life, health and creative output.

How will they benefit from the work of the centre?

(1) Departments supplying administrative data to the centre
First, the Centre will help to ease the resource burden on the data/statistics teams within the specified departments by filtering out inappropriate or incomplete requests for data from the academic community using specifications developed in conjunction with the government data/statistics teams.

Second, the Centre will allow commissioners of research within the departments to commission work from the academic community using new and innovative administrative datasets to answer key policy questions. Evaluations of government programmes by academic institutions will therefore be strengthened by increases in awareness of and availability of existing and new administrative datasets leading to a more robust evidence base for the government departments.

Third, a more robust evidence base build upon better and more innovative research will be to the benefit of policy makers who are tasked with developing and refining programmes and interventions to maximise gains within budgetary constraints.

(2) Policy makers in Scottish Government
In addition to the government departments identified as data custodians, directorates that do not hold data will benefit from the evidence base that will be available through the work of the centre. For instance the Directorate for Local Government and Communities has a range of responsibilities with objectives that overlap with those of UK departments such as the DWP and the Scottish directorate for Employability, Skills & Lifelong Learning and thus require evaluating using indicators sourced from UK and Scottish level administrative data. The Centre will enable academic researchers undertaking these and other similar evaluations to request data form other government departments more easily and more quickly and thus facilitate more timely evaluation.

Particular directorates will benefit directly from the research of the centre for example information made possible by analysis of robust linked administrative data will provide a means by which local authorities and health care providers can better evaluate policies. The work of the informal care WP, for example, will provide insights that highlight if there are groups or geographical areas where informal carers have unmet needs. The work of the informal care package will also highlight the degree to which routinely collected data can provide a means of monitoring trends in informal care provision and inform policy developments at national and local levels.

(3) Policy makers and third sector organisations
The Centre will similarly benefit local authorities and third sectors organisations who may wish to commission academic institutions to undertake more innovative research using administrative data with the resultant information being used to develop and refine programmes of intervention.

(4) The Public
We intend within our public engagement programme to work with the public to jointly derive statistics, which though generated through standard objective research methods, are driven by the particular questions important to a community. The aim will be to allow communities to come to understand important aspects of society as it effects their lives but also importantly to empower them, through the provision of an 'evidence base', to impact the policy making process.